Understanding the Problematisation of Migrants in the Designing of Current UK Government Border Strategy

This project's research questions into focus:
1. how are the UK Government's latest border policies rationalised as necessary for the functioning and improving of the lives of Britons?
2. to what aspects of this functioning and improving of lives do migrants exist as a problem?
3. and how are exclusionary understandings of power, identity, belonging and race reinforced, disrupted or altered through these policies?